University of Sheffield and Romax Technology Limited

To embed a capability to further develop the simulation platform by enabling new developments in the unique electromagnetic-mechanical drivetrain simulation and analysis software